Subatomic tests of qbits using the Belle 2 experiment

This project will use data from Belle II facility in KEK Japan to look for CPT violation in the universe by using quantum entanglement between B meson and anti-B meson when decayed from Upsilon (4S), hoping to probe the fundamental physics of this universe.